TrueSpeedBatt - True measurement at Speed using XCT for Automatic Defect Recognition

Baker Hughes Waygate Technologies group as a technology leader in Non-Destructive Testing (NDT), with 125-years domain expertise, has been serving hundreds of leading brands from multiple industries, with a strong focus on battery industries in recent years.

As a result of listening to GigaFactories across the globe, Waygate Technologies understands that battery quality and manufacturing defects are significant risk to EV vehicles safety. The use of X-ray Computed Tomography (CT) is well established in containing the manufacturing escapes, defects and controlling quality and safety. X-ray Computed Tomography inspection machines, such as the 'V|tome|x M metrology edition', are present in around 60 GigaFactories world-wide.

While Waygate Technologies machines offer state of the art metrological capabilities and certification, the key consideration in today's manufacturing environment is balancing the scan time and throughput. Faster scanning results in lower resolution and scan quality significantly deteriorates. This makes the use of CT more economic, but the cells produced are often scanned with a bigger voxel size than certain defects, thus key defects could be missed and confidence in quality assurance is reduced.

Waygate Technologies is developing multiple solutions to improve the image quality and drastically reduce the time needed for scanning. This is a key pillar for reaching quality in battery manufacturing during GigaFactories in ramp-up and reducing financial liabilities because of unforeseen quality issues from batteries whilst already in-service products such as EVs.

Resulting improvements and insights are expected to be further leveraged by anonymously aggregating them in our secure cloud solution InspectionWorks. This will cascade quality insights from different cell designs, manufacturing lines, sites, and manufacturers to create ever more comprehensive datasets to lift up UK players more effectively in the battery sector without IP or access risk.

Current approaches of Waygate Technologies to improve scanning quality performance stated above include AI-based novel noise reduction methods. To ensure these adhere to our rigorous quality and metrology standards, we will collaborate with the UK's National Physics Laboratory. Through the creation of a robust test protocol, validation dataset, and data processing and analysis pipeline, this project will enable Waygate Technologies to test the generalisation of its image enhancement method and potentially optimise system parameters to promote measurement accuracy. For us and our customers worldwide trusting us as their partner of choice for battery inspection, we will make sure to optimise for robustness, speed, critical feature retention, and quantify key parameter performance.